Belmont Forum Deltas

Deltas are economic and environmental hotspots, food baskets for many nations, and home to a large
portion of the world population. They sustain rich, biodiverse ecosystems and related services. Most
deltas are also international and regional transportation hubs that support intense economic activity. Yet,
deltas are deteriorating at an alarming rate due to climate impacts (e.g., sea level rise and flooding),
human-induced catchment changes (e.g., water and sediment flow reduction), and local exploitation
(e.g., sand, groundwater, and hydrocarbon extraction). The international science community recognizes
the need to develop a solid knowledge base for protecting these vulnerable coastal systems, and this BF
initiative leads the way by coordinating and enhancing innovative international work towards the
development of a science-based framework for delta sustainability.

The project will develop a versatile modeling framework that may be applied from local to national levels
to evaluate the unique functioning, critical stressors, and vulnerability of the world's deltas. The
framework will ingest social, economic, physical and ecosystem data into an open-access repository and
will allow planners to model and deliver optimized, viable solutions for their region. In areas for which
detailed data are sparse, an infrastructure for critical data gathering will be developed and modeling and
prediction tools will be customized. The framework will initially be applied to three case-studies for which
local and regional partnerships are already in place, including the Ganges-Brahmaputra-Meghna (GBM),
Mekong, and Amazon deltas.

The team represents the BF-G8 countries: Brazil, Canada, China, France, Germany, Norway, India,
Japan, UK, and USA, and includes partners in the Netherlands, Vietnam, and Bangladesh. It is
composed of government and university researchers, and NGO's, working closely with policymakers.
The training of graduate students and post-docs able to work across disciplinary boundaries and
countries will also be a unique legacy of the project.

Potential impact
The users of the BF-DELTAS products are intended to include a global
community of scientists, researchers, decision managers, and policy
makers engaged in the academic, private, government, and non-profit
sectors.

Science Community: Our project will assemble comprehensive data on
deltas starting with the three case study sites (GBM, MRD, and ARD) and
expand to other deltas around the world. Such data are important for
research and for advancing further scientific understanding of deltas and
their sustainability. The means by which the BF outputs will be shared
with the scientific community include: publications, presentations at
meetings, a web site, summer institutes for graduate students and
post-doctoral associates. Also the data and models will be made open
access. Training workshops for users of the data and associated
modelling frameworks and decision support tools will be given, as those
provided annually from CSDMS.

Decision and policy makers: BF-DELTAS will assist the
Intergovernmental Science-Policy Platform on Biodiversity and Ecosystem
Services (IPBES)_in achieving its global mission of ensuring that policy
decisions are based on the best available scientific information on
conservation and sustainable use of biodiversity and ecosystem services.
The outputs of the project can be used to inform the Convention on
Biological Diversity on the effectiveness with which several of the Aichi
Targets, for sustaining a healthy planet and delivering benefits to people,
have been met.

General public: NCED via NSF funding has created a paradigm by which
science is broadly disseminated to the public via exhibits at the Science
Museum of Minnesota (SMM). We have discussed with the SMM and they
are interested to collaborate and create content for delta exhibits using the
model case studies of GBM, MRD, and ARD

Student and post-doc interdisciplinary training and mentoring:
focusing on collaborative research and training of graduate students and
post-docs. We propose a model of "synthesis post-docs" who will be
co-advised by at least two members of the team. These synthesis
post-docs will be required to spend time in at least two participating
institutions and will serve as the bridging mechanisms to accelerate
synthesis and synergy between groups

Institutions, Agencies, and Organizations:
The work will link with two important ESPA projects in the case study sites. In GBM an ESPA Deltas and
The outputs of the Delta-RADS
program will complement a project being proposed by Conservation
International's (CI) Greater Mekong Program to ESPA.

Broader collaboration will also be generated with NGOs, consortia, and
intergovernmental organisations. Links exist to the Group on Earth
Observations - Biodiversity Observation Network (GEO BON) via co-PI
Harrison (co-lead of GEO BON's Freshwater Ecosystem Change Working
Group). Collaboration with other GEO BON working groups may include
those for Marine Ecosystem Change, Ecosystem Services,
In-situ/remote-sensing Integration, and Data Integration and
Inter-operability. Collaboration is also possible with the Asia-Pacific
Biodiversity Observation Network (for Mekong projects).

Training and Capacity Building: Open-access education, publications, and
research modules preservation and dissemination - We plan to share our
knowledge and modeling framework for all interested learners through the
CSDMS - Community Surface Dynamics Modeling System's educational
repository. (http://csdms.colorado.edu/wiki/Education_portal)